The Spokes of Saturn

Numerically investigate the rotating spokes in Saturn's B ring by adding electromagnetic forces to an N-body gravity code. If time allows and model is successful extend model to larger objects and investigate lightening in black hole accretion disks.